University of Central Lancashire and Silentnight Group Limited

To design and develop a new range of headboards and mattresses of inherently low flammability while avoiding the use of harmful flame retardants.